Magnesium Intensive BIW Structures for the Premium Automotive Sector

The project aims to develop appropriate technologies to enable magnesium alloy to be used as the primary material in the construction of a body-in-white structure to produce improved structural performance at reduced weight. Magnesium is the lightest structural metal available, 30% less dense than aluminium and is the eighth most abundant elements globally. Due to its inherent properties, use of sheet magnesium for vehicle structural applications will require hot-forming, increasingly being adopted by premium car manufacturers as it can produce larger and more complex panels. Morgan Motor Company intends to provide the initial route to market by adopting the developed technologies on its next generation of premium sports cars. The project consortium will become the basis of a new UK manufacturing supply chain.